University of Kent and Zero Trace Procurement Limited

To design and build a risk management product that will enable UK and Multinational businesses to mitigate risk associated with open energy market positions. The product will engage stakeholders from multiple countries to facilitate the aggregation of risk reporting to a single reporting facility.